MIXMATTERS

Mixed bio-waste generated along the agri-food value chain is an abundant resource, rich in valuable compounds e.g., polysaccharides or polyphenolic constituents. Yet, its potential as a source of recycled components is untapped - 75% of the generated bio-waste (approx. 85 M/y) is landfilled or incinerated, constituting 3% of total EU GHG emissions. Valorisation of mixed bio-waste from the agri-food sector is hindered by (1) technological challenges of removing impurities (e.g., plastics, cardboard, or metals) that would otherwise decrease the process quality, (2) logistics challenges of collecting seasonal, geographically dispersed feedstock that lower valorisation cost-benefit. MixMatters proposes an innovative system that efficiently separates and valorises three types of mixed bio-waste streams containing impurities from the agri-food industry (wholesale markets, greenhouses, food and drink industry) and obtains six high value-added outputs (powder ingredients, sugar concentrates, recombinant proteins, green fibres, bioactive compounds, plastic monomers). The MixMatters system is modular and multi-purpose - able to treat a range of mixed bio-waste streams (ensuring feedstock supply). The separation stage is automated, integrating advanced robotics and AI. It is also containerised – separating the bio-waste at waste generation sites to avoid inefficient transportation of water and stream spoilage. The system functioning is optimised via a Decision Support while transparency + traceability are ensured via a Digital Product Passport. In the project, the system will be demonstrated during 15 months at three waste generation sites, along with output validation with 6 bio-based industries and active involvement of value chain actors (partner networks outreach + 2,280 members) – to ensure result deployment. MixMatters will contribute to meeting the separation targets of the Waste Framework Directive (separated 6,240 t/y by one system at industrial scale).